Development of an Affordable and Flexible Solution for SMEs to Establish and Run a Highly Secure Remote-Working System, Resulting in Improved Efficiency

Founded by Martin Ferguson, Valerie Viaud, Andy Price and Neil Burman, Azured intends to address the considerable issue currently posed by the lack of secure and affordable remote-working solutions for SMEs. The issue has been amplified during the COVID-19 pandemic as businesses have had to change their working practices and more people are working from home. Azured is offering SMEs an affordable, managed, subscription-based multi-tenanted firewall that allows them to continue to successfully operate during COVID-19\. Azured proposes to generate a year-5 post-project revenue of £6M+.